Establishment Genie Phase 2

The outcome of the project will be a user-tested, ready-for-market, cloud based establishment review tool that focusses on budgeting and safety, producing standardised, comparable reports and information at organisation and national level, which meets the recommendations outlined in the Francis Report (2010) and Francis Inquiry (2013), the Carter Report (Feb 2016) and the NQB Guidelines (July 2016).